University of Derby And XAD Communications Limited

To develop a cloud computing based solution for robust and high throughput analysis of video streams for security, surveillance and object tracking.